Personalised Coaching for Well-Being and Care of People as They Age - European Collaboration

The study will enable Inventya to identify and work with European partners that are active within the

personalised coaching E-health sector.